Loughborough University and Web Services Integration Limited

To deliver an Artificial Intelligence based capability to automate the extraction of data points from a wide range of document types processed by the Financial Services community.